Farm to Fert

Owens Poultry is a 57,000 poultry layers farm in Herefordshire. With growing scrutiny on the environmental impact to the Wye valley basin from agricultural runoff from farms, our feasibility project aims to reduce the environmental damage caused by untreated chicken manure being spread on fields. The project will continue initial exploratory work in finding a circular economy solution for the chicken manure, working on field testing an exciting new technology called Rapid Fermentation Technology with our local Technical Partner, LOHAS Recycling, based in Shropshire. The six month feasibility study on the farm, will allow Owens Poultry to test the technology in a live farm environment, before significant capital is spent on potential widespread adoption.